Cross-pollination: Growing cross-sector design collaboration in placemaking

The aim of the project is to grow capacity for cross-sector design collaboration in placemaking through the use of a creative approach called 'cross-pollination'. The approach was developed and tested in a variety of research-based and practice-based projects in different settings and has proved successful in bringing people together to share and connect their assets (human, economic, cultural, social) as a basis for forming partnerships with the capacity to lead design initiatives.
The idea is to scale up collaboration by providing spaces that can enable and empower placemaking actors (local authorities, civic sector organisations, community groups, academic institutions, cultural institutions and businesses) to incubate cross-sector collaborative design initiatives in local areas.

The project will engage with three locally based partners who represent three different types of stakeholders or routes to placemaking in different locations in the three nations of Wales, Scotland and England: a local authority (Merthyr Tydfil in Wales), a place commission (Glasgow in Scotland) and a business improvement district (Clapham Junction in England). The activities of the project will help capture and share local knowledge, develop skills and capacity among individuals and organisations, and deliver local impacts.